Maritime Future Fuels Training Plan

**Future Fuels Training Framework for Clean Maritime**

This project will deliver the UK's first national training framework dedicated to low- and zero-emission fuels in the maritime sector. It addresses a growing skills gap in the safe use of alternative fuels such as hydrogen, methanol, ammonia, and hybrid-electric propulsion.

Led by a consortium of maritime training providers, universities, vessel operators, and clean technology specialists, the project will create certified training aligned with international regulations including the IGF Code, STCW, SOLAS, and MARPOL Annex VI. Training will combine classroom learning, simulator-based exercises, hands-on bunkering practice, and real-world onboard experience using vessels already operating with future fuels.

A key innovation is the integration of vocational and academic training through a scalable, modular delivery model. The framework will support continuing professional development (CPD), higher education programmes, and exportable training content---ensuring long-term impact across the domestic and global maritime workforce.

By building capacity in both training infrastructure and instructor qualifications, the project will ensure seafarers, engineers, and operators are prepared for the transition to cleaner fuels. Regulatory engagement and collaboration with professional bodies such as RINA and IMarEST will ensure high standards and sector-wide adoption.

This initiative will strengthen the UK's position as a world leader in clean maritime innovation and help future-proof the industry workforce, contributing to national and international decarbonisation goals.